Chameleon Eye - Inexpensive Video Stabilisation Inspired by Insect Vision

Chameleon Eye improves the reliability of high quality video/image capture in challenging, high motion situations, where cameras are mounted to moving people, animals, vehicles or objects. It uses a novel approach that is cheaper and offers better stabilisation than the state-of-the-art, inspired by a new generation of tiny optic flow sensors. Optic flow is a technique used by insects to navigate - instead of creating a mental model of the 3D environment to navigate, insects respond directly to the way features seem to "flow" around them when they move. Chameleon Eye will use this trick to stabilise a tiny gimballed camera. Applications include miniaturised (10's of grams) auto-stabilised action cameras for the sport and leisure market, and next generation stabilised sensors for mobile sensor networks and small (unmanned) systems.